The University of Nottingham and Paragonvet Limited

To make high-throughput laser-assisted biopsy of in-vitro produced bovine embryos available to commercial breeders in order to undertake genetic evaluation prior to transfer. It will also determine if the techniques involved can improve pregnancy rates of non-biopsied embryos.